Project Proteus: Flocking Module for Nanosatellites

OrbAstro is focused on developing the technology required to enable efficient, effective and responsible operations of clusters and constellations of satellites. This project is focused on several subsystems associated with the OrbAstro Flocking Module. The Flocking Module wholly enables formation flight and flocking of satellites. The variant of Flocking Module being developed within this project is targeting the nanosatellite market. The output of this project will the completion of a TRL5 fully-integrated Flocking Module. The technology developed will serve as the foundation for a range of Flocking Modules addressing the broader constellations and clusters market.